Solution Architecture R&D of Online Safety Automation

Develop a world-leading online protection automation, revolutionising how consumers protect themselves online, ultimately saving lives.

COVID-19 lock-down measures have drastically increased global digital connectivity and cyber crime targeting consumers has sky-rocketed (Interpol, 2020) as parents work from home, children are schooled remotely and families seek more online based entertainment. 73% of teens have been cyber bullied and victims are more than twice as likely to self-harm or have suicidal thoughts.

This COVID-19 induced increase in online threats against families is being further amplified by a phenomena called 'security fatigue'. 76% of consumers are aware of the risks of cyber crime (Consumer Cybersecurity Trends Report, 2018) but haven't been able to implement any protection as they're paralysed by the complexity of it all.

The consumer online safety market is focused on producing 'point solutions', e.g. more intelligent parental control. These by their very nature, provide an incomplete solution to the variety of attacks being subjected to consumers online.

Instead of creating yet another point solution, we've prototyped a disruptive web platform that acts as an aggregator, designed to make the implementation of existing protective technology much easier.

This grant enables research and development on the design and architecture required to finalise the last unfinished component of our online platform - developing an innovative automation that makes the implementation of existing online safety technologies easier for users.

We will use this grant to build further on the momentum gained from being selected for the O2 / Telefonica NCSC (National Cyber Security Centre) Cyber Accelerator programme, driving forward to develop a revolutionary online safety solution for consumers.